System Feasibility for Remote Data Collection and Dissemination

The project is a feasibility study into the provision of a very low cost IoT service using new or existing space assets. It has a particular focus on the collection and dissemination of measurement data from thousands of devices which individually have a low data volume required at a relatively low update frequency.